'Trial Indus' development and demonstration

Optical fibres are all around us, enabling long distance communications powering the internet, CCTV beside highways and signals on our railways. Distributed Acoustic Sensors (DAS) can connect to these fibres and, by measuring distributed dynamic strain, use them to infer the pattern of life near the fibre. DAS has possible use cases spanning multiple markets including; transport, where fibres near road or rail are used to measure traffic; energy, where fibres in boreholes are used to maximise production rates and security where vibrations from footsteps indicate trespass. Focus Sensors produce a new form of DAS called Indus.

Having commercialised Indus, Focus Sensors wish to demonstrate its value across a broad range of applications by performing a number of field trials. Before COVID-19, an extensive worldwide program of field trials was planned. However, inability to travel and work with customers and end users on their site has made it impossible for trials to go ahead as planned. In the new reality, a new approach is required.

Trial Indus will be developed in this program. Trial Indus will be deployable remotely without need for Focus Sensors' employees to enter customer's site. For the first time, using internet networks and cloud computing, Trial Indus will allow remote real-time processing of data collected from customer infrastructure. Results will be viewed on simple, configurable dashboards, that can be made available to customers as well as to FS engineers. Trial Indus will allow streamlined remote deployment and collaboration between FS and our customers at a deep technical level, without any risk of COVID-19 transmission. This will directly accelerate uptake of Indus, leading to numerous benefits for FS and for the UK.